Aviation Sector Insight Mentoring

Our project is an innovative sector insight mentoring programme in the aviation industry, inspiring young people to explore the sector as a career and giving them the information and confidence to get there.

Brightside, the leading online mentoring charity with 20 years' experience, will be working with ARPAS-UK, a non-profit organisation representing the remotely piloted aircraft systems (RPAS) industry, to develop a pilot mentoring programme alongside inspiring resources and video content.